Involvement of store-operated CRAC channels and mitochondrial Ca2+ dynamics in health and disease.

The last 20 years have seen a marked rise in allergy sufferers in the U.K. Allergies come in various disguises but two particularly common ones are asthma and rhinitis/polyposis. Recent figures indicate that almost 20% of the population suffer, at some time, from rhinitis and polyposis, ailments that result in inflammation within the nose, with serious consequences on quality of life including full nasal obstruction and loss of smell. These disorders arise from a trigger-happy immune system, with the main culprit being the mast cell. Effective treatment requires detailed understanding of fundamental processes in cell biology and the application of this to mast cells may lead to new therapies for combating allergies. It is known that an increase in calcium causes the mast cell to secrete a battery of chemicals that recruit and stimulate other immune cells, blood vessels and airway muscle. If unchecked, this produces substantial local tissue damage. We seek to understand how, at a very fundamental level, calcium signals are controlled and how these contribute to mast cell activation. This work will shed new light on what happens when things go wrong with these cells and may identify novel therapeutic targets for drug therapy for allergic disorders.

Technical abstract
A rise in intracellular Ca2+ concentration activates a disparate range of responses in virtually all animal cells. Ca2+ rises stimulate neurotransmitter release, muscle contraction, cell metabolism, cell growth and proliferation as well as cell death. Such responses can often be elicited in the same cell, raising the fundamental problem of specificity. Key to the decoding of the pleiotropic Ca2+ signal is its complex spatiotemporal organization. Distinct intracellular Ca2+ patterns allow certain effectors to be recruited, resulting in specific responses. Two key elements in shaping Ca2+signals are mitochondria and plasmalemmal store-operated Ca2+ channels. During intracellular Ca2+ signalling, mitochondria rapidly accumulate significant amounts of Ca2+ via an inner membrane ruthenium red-sensitive uniporter channel. In spite of its critical importance, virtually nothing is known about how the uniporter is controlled. Using state-of-the art methods, including patch clamp recording of the uniporter channel in mitochondria, as well as new genetically targeted probes expressed in mitochondria, we will address this issue focussing on how signalling pathways regulate this important intracellular Ca2+ channel. Store-operated CRAC channels provide a major route for raising cytoplasmic Ca2+. We have previously found that a local Ca2+ rise just below the plasma membrane in mast cells is very effective in activating long-range responses including stimulation of key intracellular enzymes as well as gene transcription. How local Ca2+ influx through CRAC channels is decoded is unclear but a new candidate sensor, the non-receptor tyrosine kinase Syk, will be investigated here using RNAi approaches combined with patch clamp recordings, measurement of cytoplasmic Ca2+, confocal microscopy and functional studies. Local Ca2+ influx through CRAC channels triggers secretion of the pro-inflammatory signal leukotriene C4 (LTC4), which is firmly linked to several allergic diseases. LTC4 can in turn activate mast cells, leading us to propose a novel positive feedback model for mast cell activation which will be developed here and extended to human mast cells. Finally, we will compare mast cell physiology from patients suffering from allergic rhinitis and nasal polyposis with suitable controls, using methods we have developed in the laboratory, including isolation of mast cells from human polyps and patch clamp slice recording techniques. This work will provide new insight into our understanding of mast cells, and how they are regulated in health and disease. The works proposed should help identify new therapeutic targets for drug therapy for these allergic disorders.